Portable & Connectable Fashion Fingerprint

Today’s shoppers are faced with a vast number of products which can lead to an overwhelming shopping experience. They also buy across several retailers and have multiple purchase paths. Retailers attempt to help by providing personalised recommendations from their product catalogue, however this is currently restricted to online and is limited by data sets specific to each retailer. This research project aims to demonstrate a totally new approach to personalisation technology, based on Portable & Connectable Profiling. We plan to create a framework in which the full data sets available (instore, online, behaviourial & preference data from multiple retailers) is combined and modelled to provide a qualitative advance in predictions of what a shopper is mostly likely to love and keep. The project follows a customer-led approach and is in collaboration with a number of leading high street retailers, eager to push the boundaries of what data/technology can do to improve the customer experience. The deliverable will demonstrate significant revenue potential for UK retailers and an application that will help shoppers to find exactly what they seek, more quickly and intuitively.